HELIOS: Research and Innovation Strategy for Lviv Polytechnic National University dedicated to White-Emitting Organic Lighting Systems

HELIOS aims to elevate the scientific excellence and innovation capability of Lviv Polytechnic National University (LPNU) and its esteemed Twinning partners - Kauno technologijos universitetas, University of Glasgow, Rigas Tehniska universitate, and Intelligentsia Consultants Sarl. Their research component target isthe creation of white-emitting organic systemsfor lighting. Over three years, they will follow a research and innovation strategy spread across five core objectives and eight work packages. - Objective 1 focuses on exploratory research to design ultra-efficient single-molecular white emitters for WOLEDs and WLEDs, aiming for a significant breakthrough in solid-state lighting cost-performance. - Objective 2 centers on knowledge transfer between experienced researchers from LPNU and its Twinning partners. Activities will involve staff exchanges, trainings, and seminars to reinforce the research from Objective 1. - Objective 3 aims to boost career opportunities for early-stage researchers of both LPNU and the Twinning partners. Methods will include short to medium exchanges, training workshops, summer schools, and a shared PhD programme. - Objective 4 is geared towards refining LPNU's project management skills, specifically in proposal drafting and managing European R&D funding projects. - Objective 5 is committed to elevating the research stature of LPNU and its Twinning partners. They intend to achieve this via widespread dissemination, communication, and outreach initiatives.